Collaborative, web-enabled remote visualisation and analysis of in-situ, large HPC data

An investigation of current 3D graphics technologies, data handling algorithms and rendering infrastructure is proposed, to enable remote visualisation of very large datasets from supercomputers.